Cellular and molecular functions and signalling mechanisms of Nel

The brain contains an orderly and stereotyped network of nerve cells, and correct functioning of the brain is critically dependent on the proper formation of the neuronal network. In human, for example, it is estimated that about one billion nerve cells form more than one quadrillion specific connections. During development of the neuronal network, nerve fibres must follow the defined pathways and project to the correct targets. In this process, nerve fibres are guided by external molecular cues derived from their pathways and targets. Guidance cues are recognized by nerve fibres through specific 'receptors'. Therefore, studies on the interaction between guidance molecules and their receptors are a key to the elucidation of molecular mechanisms of brain development. The proposed research focuses on a protein called Nel. Although Nel exists in the developing nervous system and has structural features that are found in other molecules that play important biological functions, little is known about its functions in development of the nervous system. In addition, the receptor(s) for Nel has not been identified. Our preliminary studies have already indicated that Nel is a novel axon guidance cue in the visual system. In the proposed research, we will analyze the functions of Nel in development of the visual system and identify its receptor. We expect that the proposed research will reveal the function of Nel in neuronal network formation and the molecular mechanism by which Nel controls behaviour of nerve fibres. In addition, results from this project will have major clinical implications for strategies aimed at neuronal regeneration after brain and spinal cord injuries and for treatment of birth defects affecting the nervous system.

Technical abstract
The proposed research focuses on Nel, which is an extracellular glycoprotein that contains six epidermal growth factor like domains. In this proposal, we will investigate the functions of Nel in the developing visual system and identify its cognate receptors. We propose the following four aims. Aim I: In vivo functions of Nel in the retinotectal projection. Functions of Nel in the developing chicken visual system will be tested directly in vivo. We will focus on retinal ganglion cell (RGC) axon guidance within the retina and in the tectum. We will take both gain-of-function and loss-of-function approaches. In gain-of-function experiments, Nel will be overexpressed in the retina/tectum by using in ovo electroporation. Loss-of-function experiments will utilize knockdown using short-hairpin RNA for Nel. Then effects on RGC axons guidance will be examined by axon tracing. Aim II: Functions of Nel in the regulation of in vitro RGC axon behaviour. We will examine effects of Nel on several different aspects of axon behaviour in established in vitro assays. We will perform stripe assays and growth cone steering assays. Aim III: Structure-function analyses of Nel binding to RGC axons and Nel-induced axon outgrowth inhibition and growth cone collapse. This aim will determine the domain(s) of Nel that is essential for binding to RGC axons end exerting its effects on axon behaviour. We will make a series of deletion mutants of Nel that lack specific domain(s) of the protein and fuse them to an alkaline phosphatase (AP) tag. Then, the mutant Nel-AP fusions will be tested in binding assays and axon behaviour assays. Aim IV: Identification of the Nel receptor(s). We will identify the cognate receptor(s) for Nel in this aim. To do this, we will screen expression libraries by affinity probe in situ approach using Nel-AP. After receptor cloning, we will characterize the receptor-ligand interaction.